Mathematics of cerebrospinal fluid flow

This brief paper proposes a PhD project that is an extension of a current MSc dissertation that
examines the oscillatory flow of cerebrospinal fluid (CSF) in the cerebral aqueduct of the human
brain.

The main aims of the PhD research would be to :
Review existing CSF flow model literature ;
Develop one or more fluid dynamics models for CSF flows in areas of the brain and the central
canal of the spinal chord for which no closed form or simple numerical models exist;
As part of the development explore how the two driving cycles of oscillatory motion might
affect such flows; and
Contribute to bridging the gap between existing clinical research and the use of fluid dynamics
models.
To achieve the final aim it will be important to establish some working relationships with researching
clinicians; most probably those involved in researching brain fluids with MRI